HiPERMod- Higher performance modular dual motor propulsion system

There is an urgent global need to meet net zero targets and commercialise electric mobility. However, while 10% of cars globally are electric, (including the UK), only 5% of motorbikes are electric. In the UK the volume is closer to 0.1% (~1.2m) e-bikes. Primary reasons for the slow uptake of e-bikes is that cost and performance do not match or improve on petrol bikes.

To address this, Arc and Talos aim to build on the success of their existing premium e-bike Vector, to develop a significantly lighter, more powerful and cheaper propulsion system. This will enable it to compete with current state-of-the-art petrol and e-bikes in both performance and cost. This will be achieved through the re-engineering of the entire Vector propulsion and powertrain system as part of an ambitious industrial research project.

Among the key benefits of the project include: accelerating the sale of cheaper, net zero propulsion e-bikes, and growing a nascent supply chain, as well as local manufacturing jobs. Not only will this deliver significant export potential, it will also further the UK's carbon goals and clean air targets. This innovation represents a significant advance for the UK both economically and technologically.